AQUALINE - High Performance Thermoplastic Prepregs using Aqueous Impregnation

Thermoplastic composites are gaining popularity in aerospace and other sectors. In this project, an environmentally safe process will be demonstrated which allows a wide variety of polymers and reinforcements to be combined, along with additives, in a very economical way. This will allow the latest lightweight, damage-resistant materials to be used for high-tech applications in aerospace and other sectors.